Exploring Community Responses To Health-related Community Displays

Older adults can face many health challenges as a result of being overweight, including diabetes, heart disease, some forms of cancer and stroke. One way to decrease these risks is by losing weight, which often means increasing the amount of physical activity someone is doing. Both social support and technology devices can support older adults in increasing the amount of exercise they undertake.

This project aims to understand how community support can make fitness tracking technology more effective. We want to explore the use of community displays which receive individuals' health tracking data, combine the data for a community and presenting it, alongside targeted health information, back to the community through shared displays.

Fundamental to this proposal is to work with communities to understand their needs and desires around supporting people's health through community technology. We want to run a series of workshops to better understand the questions communities think we should be asking, and then work with these communities to collaboratively design how the community displays could work.

In doing so, this will have two key benefits. Firstly, the workshops will be designed to be a two-way conversation with older adults, and act as a two-way educational experience. This will empower the community and increase community awareness of health-related activities and behaviours. Secondly, these workshops would help us understand how to utilise citizen science co-design methods in this complex multi-disciplinary setting, allowing us to continue using these methods across other aspects of our research.

Technical abstract
not applicable

Potential impact
We are proposing a multi-disciplinary programme of research that will demand and deliver contributions across ICT, Healthcare Technologies, and smart cities. The results of the project will address research challenges of how to utilise citizen science methods in the context of three disparate domains, while producing outcomes that are of value to each of those disciplines.

The impact of this project is distinct from the pathway to impact the project would support.

In terms of the direct impact the project will have:

1) The proposed workshops will be designed to be a two-way conversation with older adults, and act as a two-way educational experience. Furthermore, facilitated by CAMK, these workshops will encourage participants to talk amongst themselves, empowering them as a community.

2) Through the close connection with the community via CAMK, we will also increase community awareness of health-related activities and behaviours and develop closer community links between health researchers and local communities, empowering these communities to engage with health innovation.

3) Our CAMK partners will be using the results of the study to inform their practice. CAMK will also be drawing on their links with Age UK and other health-related agencies to lobby for policy changes related to community-related healthcare.

In terms of the pathway to impact, this project would help secure funding for the proposal being developed for the EPSRC. In this sense, the primary impact target of this project is in generating robust research questions around community displays for healthcare, that have been co-developed with community groups. These RQs will form the basis for the EPSRC grant proposal which will focus on the construction of a series of community displays.

The impact from this would include:

1) Older adults in two communities in Milton Keynes increasing their physical activity. We anticipate that half of the people who take part in the trial would increase their physical activity as a result of the community displays.
2) After the technical infrastructure has been implemented, we will be training some community champions on how to maintain the technology, to ensure the system is sustainable beyond the end of the project.
3) Our CAMK and public health partners, will be using the results of the study to inform their practice. They will also be drawing on our links with Age UK and other health-related agencies to lobby for policy changes related to community-related healthcare.

In short, the project will deliver fundamental research framed in an applied healthcare context.